Solar Fuels

Currently, the worlds energy use is highly dependent on fossil fuels. However, to meet the UN Paris agreement targets there is a requirement to move towards a greener and more sustainable energy. One promising method likely to play a major role in a future sustainable energy mix is using colloidal nanocrystal photocatalytic reactions to produce high energy combustible chemicals like hydrogen by water splitting. The objective of this project is to develop a colloidal nanocrystal based photocatalytic systems for water splitting. In doing so, we will develop a renewable and cheap method of hydrogen production. This will be done by researching reduction and oxidation catalysts which can be attached to the nanocrystals and analysing the charge carrier dynamics inside these systems.
Photocatalytic water splitting using colloidal nanocrystals works by absorbing a photon incident on a colloidal nanocrystal which leads to the formation of a photohole and photoelectron. Which are then extracted from the nanocrystal with the electron used in the reduction reaction and hole in the oxidation half of the water-splitting equation.
Research has demonstrated that one can successfully extract the electrons from a nanocrystal using a platinum reduction catalyst. However, extraction of the hole from the nanocrystal has proved more problematic as the water oxidation process is significantly slower. As such research on the oxidation half of the reaction has yet to come up with catalyst with the high quantum yields achieved for the reduction reaction. This leads to the hole often decaying in the nanocrystal leading to its degradation. Frequently, a hole scavenger is used to overcome this bottleneck. To remove the necessity for this hole scavenger advancements are needed in oxidisation reaction. Several different methods have been examined to improve the oxidisation reaction and to extract the hole from the nanocrystal using both inorganic compounds and ligands. One type of ligand which has proved promising is dithiocarbamate ligands. The benefit of using dithiocarbamate ligands is that they enable efficient charge transfer from the nanocrystal to the ligand from there it can be used to transfer the hole to an oxidation catalyst. However, despite promising initial results, the understanding of the charge carrier dynamics in the nanocrystal dithiocarbamate system is limited.
As such the problem of the lack of understanding of the dynamics will be approached by developing a nanocrystal dithiocarbamate structure and systematically analysing the effect that alteration to the dithiocarbamate ligand and the addition of oxidisation sites have on the charge carrier dynamics in the system using ultrafast transient absorption spectroscopy (TAS). The use of TAS to systematically analyse the effect of alterations to dithiocarbamate ligands with an attempt to fully understand the charge carrier dynamic of the system is a novel aspect of the project.